University of Manchester and SET Europe Limited

To develop, embed and exploit a novel integrated strategy to design, manufacture and test prototype polymeric components using technological processes and thermosetting materials with tailored properties, for car components with reduced weight and noise characteristics.